Music in the Rural Creative Economy

This research focuses upon how best to support sustainable musical micro-enterprises in the rural creative economy. Cultural policy research in recent decades has focused upon urban settings, both because of the growth of cities, and the desire to conjoin the creative economy with urban regeneration. Micro-enterprises, despite being the most common business in the creative economy rarely feature in research literature and the vast majority of the literature serves the urban, metropolitan creative economy based largely on Floridian notions of proximity. This research offers a unique case study examining musical micro-enterprises in the rural creative economy of the Highlands and Islands of Scotland. Fieldwork with a representative sample of promoters, performers, festival organizers, tour operators, music tutors, recording studios and instrument makers in the Highlands and Islands will focus upon how best to support their services and products and their contribution to social capital in rural Scotland. This study will take a mixed methods approach with ethnomusicological fieldwork and quantitative analysis to explore how connecting enterprises, artists, residents and local government might be able to support more sustainable and integrated approaches to small and partial artistic livelihoods in the rural creative economy.

Potential impact
The Music in the Rural Creative Economy project aims to achieve three key impacts: 1) a better understanding-involving policy change-of how best to support musical micro-enterprises in the rural creative economy at the regional level both within the Highlands and Islands and nationally; 2) to advance the theorization of the social impact of musical micro-enterprises in rural areas, and; 3) to contribute original knowledge of the understanding of small and partial incomes from music and promotion, and their place in the creative economy within and beyond the academy.

Public engagement and communication in this fellowship will involve musicians, promoters, festival and tour organizers, music teachers, instrument makers, and, policy makers and political stakeholders across the Highlands and Islands of Scotland. This means that it has significant potential for dissemination beyond the academy. Key organizational stakeholders in this context include The Touring Network, Highlands and Islands Enterprise (the Scottish Government's economic and community development agency for Highland region), the local authority economic development teams, Visit Scotland business support team, artists and business owners amongst others. The interviews and other outreach opportunities will allow the fellow to act as a conduit between policy makers (both regional and national), musicians, promoters, administrators, planners, government and local authority stakeholders, encouraging debate and disseminating early results of the research. Key communication activities will include: the publication and launch of a plain language final report with clear recommendations for all stake holders; an academic monograph detailing the nuances of the research fieldwork and analysis; online recorded webinars for different constituencies in the research; roundtable discussions with The Touring Network and fieldwork participants, and; a significant and ongoing engagement with social media and blogging (i.e. Twitter, Warwick Culture Matters, The Conversation, national newspapers). Additionally, the timing of this proposal will enhance its relevance given that the (probable) exit of the UK from the EU will have a chain of unknown effects on rural areas. The fieldwork will begin immediately before or after the UK has left the EU, and therefore offers an excellent opportunity to understand the immediate consequences of this decision (whichever way it goes) on rural areas of the UK and island economies.